'No such thing as political violence': a study of the British State's urge to monopolise 'politics' in the Northern Irish Troubles

'No such thing as political violence': a study of the British State's urge to monopolise 'politics' in the Northern Irish Troubles